Cardiff University and SRS Works Limited P2

To develop a thermal battery-based solution for district cooling applications capable of shifting cooling loads to periods of the day with less cooling demand.